Trustworthy Human-Centric Autonomous Systems

My approach and therefore my main interest is within conceptualising an applicable framework for technological development towards direct communication pathways between the brain's electrical activity and an external device where critical decisions need to be made.